Progressive Publishing System

Commercial, nonprofit and academic publishers face significant challenges in converting new and existing content for the growing range of digital media platforms.

Tools for manipulating legacy document formats require a high level of manual intervention to reflect the original intent. The Progressive Publishing System (PPS) enables conversion from a wide range of existing document and media types, automates the delivery to ePublishing sales and distribution platforms and ensures that new output formats are easily integrated in a single online service.

Developed by LShift, PPS supports publishers by removing barriers to production and distribution. Currently, document processing tools risk corrupting or mishandling critical metadata, require the revision of document layouts for each new platform and have poor integration with online distribution services.

LShift’s system maintains and augments document metadata and provides fully automatic conversion of both Microsoft Word and Google Documents formats into epub3, mobi, PDF and HTML5 formats. The system has been gone into beta and feedback has been received from a range of UK-based publishers.

The next phase of development will see the inclusion of content creation and remuneration mechanisms that will enhance the service’s ability to integrate with social networks and permit ad-hoc collaboration for content providers globally.